AROMA-P450: Advanced Regioselective Oxidation & Manufacturing with P450

**The Challenge:**

Selective oxidation -- adding oxygen atoms to specific positions on complex molecules -- is a critical transformation across fine chemicals, flavours & fragrances (F&F), and pharmaceuticals manufacturing, representing combined markets exceeding £700 billion globally (fine chemicals: ~£170B; F&F: ~£26B; pharmaceutical manufacturing: ~£510B; Business Research Insights, Grand View Research, Precedence Research 2025). Yet most production relies on multi-step chemical synthesis requiring 5-8 reaction steps, high temperatures, hazardous reagents, and generating significant waste with large carbon footprints.

**Nature Offers a Better Solution:**

P450 monooxygenases, enzymes that catalyse regioselective hydroxylations with exceptional precision under mild, aqueous conditions. However, industrial adoption has been blocked because the vast majority of P450s discovered from biodiversity are unstable, toxic, or impossible to express at industrially relevant titres in conventional microbial hosts like E. coli or standard yeast. This "expressibility gap" means that while nature encodes tens of thousands of P450 families, only a handful are commercially available as industrial biocatalysts.

**Our Solution:**

This UK-Japan collaboration tackles the expressibility gap through dual biodiversity mining. bitBiome (Japan) brings the world's largest proprietary microbial genome database with over 2 billion sequences, and AI-driven protein engineering to discover and optimise novel P450s. HERlab (UK) contributes an AI-driven host-matching platform that pairs 1,000+ non-conventional yeast species with specific P450 targets to enable and maximise production yields. By matching challenging enzymes with specialised hosts -- rather than forcing all enzymes into the same standard production systems -- we can unlock P450s previously considered "unmakeable".

**Project Approach:**

Over 33 months, we will:

* Screen and validate optimal host-enzyme pairings using computational prediction followed by rapid experimental testing
* Engineer P450 variants and production strains for improved performance and manufacturability
* Scale up production, demonstrating pilot-scale feasibility.
* The project will deliver three P450 enzyme-host production packages, with one leading candidate demonstrably manufacturable at pilot scale and validated against industrial benchmarks for whole-cell activity.

**Expected Impact:**

Success will deliver validated enzyme products for greener chemical manufacturing, replacing lengthy synthesis routes with single fermentation-based bioproduction in selected applications. Environmental benefits include a reduction in CO2 emissions per application compared to chemical synthesis, plus elimination of hazardous oxidising reagents.